Ultrafast charge and structural motion in non-light driven chemical systems

Lithium-ion batteries will a play central role in the world’s transition to green and renewable energy, revolutionising everything from transportation to power electronics. While the last 50 years have seen outstanding progress in battery technologies, to meet population and 2050 net-zero energy demands the capacity, durability and charging rate of batteries will need to significantly increase. To radically improve our battery materials, we need to also improve our understanding of the fundamental electron and ion (charge) dynamics that govern their operation and drive current performance losses. One area where we still have limited insight on battery electrode and electrolyte charge dynamics is at ultrafast (femtosecond and picosecond) timescales. This is an especially critical gap because in this time regime lie:
a. the individual electronic/structural steps in the redox chain that can cause battery electrode capacity loss via electron-transfer to inactive/unstable states
b. (de)solvation processes that inhibit fast charging through limitations in reactivity at electrode/electrolyte interfaces
c. ionic hops where the random and sluggish nature holds back the use of many safer solid-electrolyte materials
In this Fellowship, I will take the conceptual leap needed to elucidate femtosecond dynamics in batteries, by merging the fields of ultrafast spectroscopy and operando battery science. More specifically, my approach is based on optical pump-probe microscopy, a technique which allows microscale structure to be coupled with femtosecond electronic kinetics and transport in materials. By constructing a suite of new pump probe microscopes with radically enhanced depth resolution, electrochemical sensitivity and ability to address ionic charge, I will:
1. uncover optimal electronic/structural pathways for charge-transport in technologically important battery cathode materials
2. quantitatively reveal solvation mechanisms coupled to microstructure at electrode/liquid electrolyte interfaces
3. elucidate lattice vibrations that can be used to manipulate ion-hopping in battery solid-electrolytes
My results will deliver blueprints for structural and chemical design of battery electrodes/electrolytes, quantitative parameters urgently needed for better informed modelling of batteries and game-changing tools for characterisation of batteries, particularly at solid-liquid interfaces and with coupling to (buried) microstructure.
More generally, by enabling a new field of research where ultrafast charge dynamics can be explored in electrochemical energy materials, and other systems not primarily driven by light (e.g., bioelectronic polymers), the methods/tools developed in my Fellowship will greatly enhance our ability to study physicochemical processes far from equilibrium.
The programme co-ordinates activities with several Project Partners and collaborators including theoreticians, battery R&D companies, optical instrumentation manufacturers and the Faraday Institution which manages UK battery research. In addition, significant support for this ambitious Fellowship from the European X-ray Free Electron Laser Source (EU-XFEL) will allow (in later years) the translation of methods to facility-level experiments with femtosecond X-ray probes, creating an even larger user base for the approaches developed. Hence, besides providing fundamental insights to help accelerate battery development and net-zero, the Fellowship will also grow the UK’s position and reputation in advanced optical tools, with methods that can be commercialised and the training of skilled workers/users. Finally, this Fellowship will serve as a launchpad for advocacy in the net zero area, creating a new, diverse community of researchers at the (ultrafast) optics-electrochemistry interface, as well as informing policy makers and the public.